STREAM: using smart data to research the digital environment and mental health

Life is increasingly lived at the intersection of the internet, mobile phones and AI algorithms. Meanwhile, poor mental health is one of the most pressing public health challenges facing the UK. There are fears that algorithmically-driven platforms like YouTube are contributing to this crisis. Conversely, some types of engagement may be beneficial. However, policymakers, clinicians, and the public are operating in an almost evidence-free vacuum. Existing research is limited by a reliance on self-reported data of online activity and crude measures of ‘screen time’. This prevents any real understanding of how specific patterns of online behaviours potentially impact mental wellbeing. It is also unclear who may be most vulnerable to any adverse effects of particular digital content.
This fellowship will address such critical evidence gaps by leveraging the power of the new ‘Smart Data Donation Service’ (SDDS). I will apply the latest data modelling techniques to the smart data. This will provide the first large-scale, objective evidence on the relationship between online platform use and mental health. Alongside this novel research programme, I will build research infrastructure and launch my career as a leader in this emerging field.
Aims
The fellowship has three interconnected aims:

Research: To investigate how specific YouTube usage patterns relate to changes in mental health, focussing on engagement with mental health-related content and exposure to potentially distressing content.
Infrastructure: To co-develop and publish an SDDS Mental Health Data Access and Analysis Guide. This will optimise governance and analytic processes, enabling responsible uptake of SDDS data by other mental health researchers.
Capacity building: To complete my transition to independence by developing methodological and content expertise, securing follow-on funding, and establishing a Smart Data Mental Health research theme at York.

Research methods
Data: I will use data from 10,000 adults, linking donated YouTube histories with validated mental health measures at baseline, three, six, and 12 months.
Analysis: I will use advanced models for analysing text (‘natural language processing’) to characterise YouTube video content. These models include ‘large language models’. Statistical models will test for any associations between patterns of content consumption and mental health, including across differing subgroups of donors.
Co-production: A Lived Experience Advisory Group will co-design the research, from forming questions and designing the study, to interpreting and communicating the findings.
Impact
This fellowship will:

Provide the first robust evidence on how specific patterns of online engagement impact mental health.
Develop infrastructure to enable responsible, long-term use of the SDDS for mental health research.
Support policymakers and clinicians with evidence on digital safety, contributing to debates around the Online Safety Act.
Increase public trust in smart data research through participatory dissemination (e.g. co-produced film, public talk).

The project will establish the UK as a leader in using donated smart data to understand the digital environment’s impact on mental health. This aligns with the ESRC’s mission to deliver research that informs policy, improves lives, and addresses societal challenge.
Career Development
The fellowship provides a bespoke training and mentorship programme across advanced methodologies, ethical data usage, knowledge transfer, and research leadership. I will be supported by leading academics at the University of York and elsewhere. York is the home of the SDDS. Hosting the fellowship here allows me to be deeply embedded within the SDDS, facilitating a synergistic relationship with this nationally leading social research resource.